Charge Transport Physics of Mott-Hubbard Materials

Correlated electronic materials are consisted of a conducting and insulating phase which could be accessed under the appropriate application of electrical/optical excitation. The recent realisation of an organic molecular Mott-Hubbard material with a vibrationally decoupled transport mechanism has paved the way for exploring a wide range of interesting phenomena. The aim of the PhD is to better understand the transport within such material system and its underlying physics.